Optimizing Pulse-Jet Cleaning for Sustainable Energy: A CFD Approach to Emissions Control

This project between Newcastle University and Durham Filtration offers a unique PhD research opportunity to advance pulse-jet cleaning systems for flue gas treatment emissions control in waste-to-energy and biomass combustion plants. This project will explore Computational Fluid Dynamics (CFD) methodologies for optimising filter cleaning processes, with the goal of enhancing filtration efficiency, reducing emissions, and improving the sustainability of energy production. The results will feed directly into real-world applications by leveraging tools such as generative design, CAD/CAM and 3D printing. The research will contribute to the development of more effective and environmentally friendly waste management solutions, aligning with both partners' commitment to tackling climate change and advancing sustainable technologies.